Closing the Loop: The Integration of Structural Vibration Monitoring in Engineering Design Practice

The objective of the proposed research topic is to develop a technique through which the use and performance of a structure, as characterised by its vibrational responses to loading, may be incorporated into the design process for similar structural systems.

This is seeking to create a feedback loop between the designer and the performance and operational use of the structures which they create. Through doing so, structural engineers may continue to learn from their past structures, using the information to shape future designs, improving both the efficiency of the structural system and the efficacy of the assumptions which underlie many structural calculations.